Armagh Observatory Visitor Support Grant: 2010-2013

It is of great importance for researchers at Armagh Observatory to maintain a position at the forefront of modern astronomy. Visitors are essential to our expanding programme. New ideas, new models and computer simulations, and new data analysis techniques are being developed in studies of our Sun, the Solar System, the birth and behaviour of stars. A stream of visitors generates extra vitality to the astrophysical discussions, accelerates the output and quality of publications, improves the numerical, analytical and data analysis techniques we use and increases the number of national and international collaborations.